Met4H2 Clean Hydrogen

The EU Green Deal sets ambitious targets for the transformation towards a climate neutral continent. Hydrogen plays a key role as an energy in this ambition, yet the metrological infrastructure to support the entire hydrogen supply chain is underdeveloped. This project will focus on key aspects of determining quality and quantity of hydrogen, monitoring and regulatory conformity, providing the necessary measurement standards, methods, models and best practices for the production, storage, transmission, and distribution of hydrogen